University of the West of Scotland and Golden Casket (Greenock) Limited

To develop the capability and understanding to implement app development, database management, data mining and business intelligence informed decision making.